Investigation of the structure-performance relationship of aminefunctionalised polymer adsorbents for DAC

Anthropogenic emissions of greenhouse gases have resulted in a 1.1C increase in global temperatures to date. The IPCC 6th assessment report states that all pathways leading to
1.5C by 2100 require the deployment of negative emissions technologies. Direct air capture (DAC) of CO2 is among the most promising of these technologies since it allows for gigaton
scaling and only marginally interferes with land and water use. Despite the positive attributes of DAC, the currently installed capacity is a mere 17 kt/year which is 5 orders of magnitude short of the gigaton target capacity by mid-century [4]. This discrepancy can be explained by the difference in carbon pricing (e.g. $90 per ton CO2 in the EU) as well as the social cost of CO2 (estimated at $185 per ton CO2) compared to the cost of taking one ton of CO2 out of the atmosphere, which is currently $500-600 for the largest operating DAC plant. While there are technologies which remove CO2 from the atmosphere via absorption by hydroxides to form stable carbonates, this project will focus on adsorption-based DAC, as this process has inherently lower energy requirements. This requires an adsorbent material which binds to CO2 selectively and releases it again under forcing conditions (e.g. reduced pressure, increased temperature). Reducing the energy intensity of these adsorption and desorption processes is key to making DAC economically viable in the future. To achieve this, a fundamental understanding of what controls the performance - kinetic and equilibrium - of the DAC process must be reached. Hence, one must understand the relationship between the chemical and structural features of the adsorbent and its performance. This is the main goal of this thesis.